Supply Chain Enterprise IT Platform

Coservit (UK) Limited is looking to build a Supply Chain Enterprise IT Platform which will enable IT vendors and their agent partners to collaborate more effectively, helping to improve business efficiency and identifying new ways to grow their respective businesses.